Stochastic interface models

This research project concerns stochastic analysis and its applications in diverse fields such as finance, physics, and biology. It aligns closely with the EPSRC Mathematical Analysis research area and aims to contribute to understanding stochastic modelling in various contexts. In the finance aspect, the aim of the project will be to investigate the asset price dynamics that arise from simple models for the limit order book.
The limit order book consists of all buy and sell orders for an asset, with a given price for each order.
The interacting Poisson processes model the arrivals and cancellations of the limit orders, and the asset price is defined as the mid-point between the buy and sell sides of the order book. As trading volumes increase and the price increments become smaller, it is natural to explore the behaviour under a scaling limit, which gives convergence to a pair of stochastic partial differential equations known as two-phase stochastic Stefan problem.
The aim of the project is to rigorously establish the convergence for models and describe the evolution of the interface between the buy and sell sides of the order book. An important question is whether the interface dynamics can lead to classical semi-martingale models for asset prices, which are commonly used in modelling price movements.
Beyond finance, interface dynamics also appear in other fields. For instance, in physics, a stochastic version of the Allen-Cahn equation describes phase separation phenomena. In biology, the Keller-Segel model describes chemotaxis-the movement of cells in response to chemical gradients. These examples highlight the interdisciplinary nature of the project, where methods from one field can impact others.
Addressing these questions will require using advanced mathematical techniques from stochastic analysis, including existence and uniqueness for SPDEs, weak convergence for scaling limits of particle systems and the study of Stefan problems.